ECONUTRI: Innovative concepts and technologies for ECOlogically sustainable NUTRIent management in agriculture aiming to prevent, mitigate and eliminate pollution in soils, water, and air

ECONUTRI is a consortium of scientific experts and researchers from different disciplines, private companies, farmers’ associations, and stakeholders. ECONUTRI is?also?partnering with six Chinese Institutions, four from public research?centres?and two from industry, to complement activities and?to?strengthen the scientific collaboration between Europe and China. The project will scientifically support the EU’s Green Deal in its target to reduce fertiliser use by least 20% by 2030, reducing?nutrient losses (by 50%)?and?associated?negative environmental impacts. More specifically, ECONUTRI will address water pollution caused by nitrate and phosphorous leaching and run-off from cultivated soils, manure/slurry,?and plant residues, as well as greenhouse gas?emissions from cultivated soils, barns, and organic biomass during storage, composting, and land applications. ECONUTRI will optimise, validate, and demonstrate 24 innovative technologies that currently have a?technology readiness level (TRL)?of 4-6 (up to large research scale), and will increase their TRL to 7-8?(technology commissioning).?These technologies are integrated parts of a holistic concept of?“innovation stacking”, and is?based on?principles which aim to optimise?recycling of nutrients and organic material,?as facilitated by?novel machinery and fertilisers, novel decision support systems (DSS), and novel nutrient management plans incorporating nature-based solutions to reduce nutrient losses and to increase nutrient use efficiency. The expected results include hyperspectral analysis algorithms, advanced on-line DSS platforms to develop smart nutrient management plans for organic and conventional crops, protocols for circular cropping systems in open field and greenhouses, advanced emission monitoring feedback systems, novel manure spreaders, variable rate technologies for precision fertilisation, smart fertilisers, and bio stimulants increasing N use efficiency. ECONUTRI will establish eight demonstration sites and deploy a comprehensive range of dissemination, communication, and exploitation activities to maximise the impact of the expected results and technologies.?